InCare Prototype: Clinical Decision Support software that offers intelligent and safer care in hospitals through standardising clinical pathways and nursing workflows within inpatient wards, with the use of Machine Learning

Digital Health Technologies aims to save and improve lives for our and future generations by contributing to the modernisation of the healthcare system and creating a safer hospital environment for patients and staff.

DHT seeks to develop a working prototype for 'InCare'; a novel, cloud-based Clinical Decision Support System that derived from direct clinical and operational experience. InCare embraces cutting-edge Machine Learning approaches to increase safety and improve clinical outcomes through a user-friendly and smart system that creates electronic inpatient wards, whilst simultaneously allowing healthcare professionals to perform more effectively and ultimately spend increased quality care time with patients.

InCare is an innovative software solution that digitalises and connects crucial aspects of the inpatient journey, increasing productivity and efficiency, transforming and improving quality of care via:

* Accurate and fast clinical documentation
* Early identification of deteriorating patients and targeted early medical and nursing intervention, leading to reduction of avoidable deaths, harm and critical incidents
* Improvement of safety and working conditions for healthcare professionals
* Reduction of patient waiting times
* Significant cost savings for hospitals, through better patient flow leading to reductions in time, materials and prevention of complications

Additionally, InCare will ensure transparency, maximum data security and improved clinical decisions and outcomes, contributing to a healthier population.